The media of migration - migration and the media

Massive drownings, unsafe boats and unaccompanied children reaffirmed that the Mediterranean Sea had become a graveyard in 2015. More that one million people escaped from their countries to seek shelter and better living and economic conditions.